Small SWaP Satcom capability for the dismounted solider

This project addresses a real operational need to reduce the Satellite Communications (SatCom) equipment weight burden on the war fighter and in addition will demonstrate that commercial SatCom can be used effectively to communicate securely, with significantly higher data rates and capacity than is currently possible.

Traditional SatCom solutions provide secure voice and data communications for soldiers on the battlefield but are often expensive, bulky, heavy, and consume significant power. Oxford Space Systems (OSS) and Viasat will collaborate to develop an innovative small, lightweight and low cost portable deployable SatCom antenna and terminal solution. SWaP stands for Size, Weight, and Power, in this context it means reducing the overall dimensions and weight of a device while increasing its efficiency and usability.